Molecular Mechanisms and Therapies for Parathyroid and Neuroendocrine Disorders

Abnormal hormone secretion from endocrine glands can disrupt the regulation of many body processes, thereby causing diseases in different organs. This is well illustrated by disorders of parathyroid hormone (PTH) which regulates body calcium, by controlling the balance between the amounts that are absorbed from the gut, deposited into bone and into cells, and excreted from the kidney. Over-secretion of PTH due to parathyroid tumours, which affect 3:1,000 of the adult population and 1% of postmenopausal women, is the major cause of a rise in plasma calcium and may be associated with kidney stones, renal failure, osteoporosis and ulcers. Moreover, parathyroid tumours can occur in association with other endocrine tumours that involve neuroendocrine cells of the pancreas and pituitary. These neuroendocrine tumours may also occur as isolated endocrinopathies that affect 5.5:1,000 adults. The pancreatic neuroendocrine tumours may be associated with ulcers, diarrhoea, and seizures due to a low plasma glucose; and the pituitary neuroendocrine tumours may be associated with infertility, impotence, high blood pressure and diabetes. Current treatments for these endocrine tumours are not always effective, and a better understanding of their causes, which are likely to have a genetic basis, will facilitate improvements in diagnosis and treatments. We have therefore been pursuing studies to identify these genes with the aims of elucidating the underlying mechanisms in these disorders of parathyroid and neuroendocrine tumours. In the course of these studies we have characterised the genetic abnormalities and mechanisms for 14 disorders of calcium homeostasis and bone metabolism, kidney stones and endocrine tumours. We have also translated these advances to: improve diagnosis and management; formulate guidelines; establish proof of principle for gene replacement therapy for endocrine tumours in a mouse model; and identify abnormalities in cellular signalling pathways. We now propose, in a continuation of this programme, to elucidate further the functions of the genes that we have recently identified, and to develop new avenues for drug design and gene therapy. This is likely to have further clinical impacts in the management of patients with parathyroid and neuroendocrine tumours, kidney stones, renal failure and osteoporosis. The results are published in high quality journals, presented at national and international conferences, and form the basis of contributions to book chapters and review articles. The applicant has also provided expert information to the media (e.g. New York Times), patient supports groups (AMEND), and he will continue to undertake this.

Technical abstract
Our research is focussed on investigating the molecular mechanisms underlying parathyroid and neuroendocrine disorders, with the aim of translating these advances into clinical practice by facilitating improvements in diagnosis and management, and of establishing in vitro and in vivo models for exploring new pharmacological and gene replacement therapies. Parathyroid tumours are common and major causes of abnormal calcium and bone metabolism, and may occur as an isolated endocrinopathy or in association with neuroendocrine tumours (NETs) of the pancreas and pituitary, as in multiple endocrine neoplasia type 1 (MEN1). During 2004-2009, we showed that: mutational analysis can solve diagnostic errors due to MEN1 phenocopies which occur in 5% of families; asymptomatic children with MEN1 mutations harbour non-functioning pancreatic NETs, thereby indicating a revision of the current international guidelines for screening; patients with germline MEN1 mutations may develop only parathyroid tumours and not NETs, implicating a role for genetic modifiers; pituitary NETs with loss of the MEN1 gene have abnormalities of proliferative (Wnt/beta-catenin) and apoptotic (Bcl2) pathways, down-regulation of tumour suppressor microRNAs (miR-15a-miR16-1) and upregulation of oncogenic microRNAs (miR130b); Men1 gene replacement therapy can decrease the proliferation rate of pituitary NETs in Men1+/- mice; inactivating mutations of the calcium-sensing receptor (CaSR), a G-protein coupled receptor (GPCR), which cause familial benign hypocalciuric hypercalcaemia type 1 (FBHH1) can be associated with parathyroid tumours in adults; an allosteric modulator of the CaSR can correct hypocalcaemia in a mouse model with an activating CaSR mutation that represents a model for autosomal dominant hypocalcaemic hypercalciuria type 1 (ADHH1); mutations in the G-protein, Galpha11, are associated with FBHH2 and ADHH2; and patients with FBHH3 have involvement of an as yet unidentified gene on chromosome 19q13. We now propose in a continuation of this programme to elucidate: 1) the genetic mechanisms and pathways underlying parathyroid and neuroendocrine tumourigenesis, by investigating the roles of the Galpha11, FBHH3, and MEN1 genes, and microRNAs; and 2) undertake pre-clinical studies using in vitro and in vivo models that would facilitate the implementation of new treatments e.g. targeted-peptides, gene therapy and microRNA therapy, for NETs and disorders of calcium homeostasis. Knowledge gained from these studies, will contribute to improved diagnostic and therapeutic strategies in these endocrine disorders. My group has made internationally leading contributions to this field which is ideally placed at the basic science and clinical interface, and fits with the MRC strategic priorities of: genetics and disease; and translation of research.